IIA Studentship: Understanding Healthy Eating: A multi-method examination of factors underlying the eating of five portions of fruit and vegetables per day

Technical abstract
Quantitative and Qualitative research of eating five portions of fruit and vegetables per day

This PhD project will include the following training and research stages:

1. Systematic review technique - training in systematic review theory and methodology, alongside carrying out a rigorous systematic review in the area of influences on adults causing or preventing them eating more fruit and vegetables. This will begin the research by highlighting the important influences on fruit and vegetable eating behaviour.

2. Qualitative research - training and focussed research to begin to fill in some of the knowledge gaps identified during the systematic review. This research will spring from the work that precedes it and will focus on a specific area of uncertainty in our understanding of why people behave as they do in fruit and vegetable consumption. The research is likely to be conducted in the form of focus groups with people from various socioeconomic backgrounds, and will be influenced by current theories of behaviour change, including that of the theory of planned behaviour.

3. If appropriate the research may culminate in the development of a pilot intervention trial.

Training will include the standard PhD student 'Transitions' course, as well as the 'Research Synthesis' module of the MRes in Health Research, the 'Introduction to Research' and 'Qualitative Research' modules of the MSc in Health Studies, as well as one-to-one work with the supervisors where appropriate. Further training will be provided in the area of ethics applications and on other topics as needed.

In summary, this project will involve training and practice in high quality quantitative and qualitative research, in an important area of public health practice.